New generation nuclear detectors for use in well logging

Well logging is a key tool for oil and gas exploration, where the composition and structure of strata are probed by introducing instruments down a borehole. Radiation detection is important to this type of approach but is challenging as it must perform highly in an environment with strongly elevated temperatures. We will evaluate the potential for silicon carbide-based APDs as a platform for such radiation detectors when coupled to appropriate scintillator crystals. The test system will be evaluated at temperatures realistic to well logging.

Potential impact
This is a call linked to industry so the entire purpose of the project is to generate impact. This is spelt out in the case for support.